Development of a Solar Powered Pump with no moving parts

The design of a solar powered pump is detailed in a patent currently held by Longcroft Engineering Ltd (LCE), the inventor Dennis Carey being the founder of the company. A novel feature of this pump is that it does not have any moving parts. Several prototype pumps have been built and successfully demonstrated under UK climatic conditions with promising results. The company is planning to embark on a development programme aimed at improving the efficiency and capability of the pump. In order to do this LCE have asked The University of Huddersfield to help in the development of thermodynamic models of the pump so that the fundamental operation of the pump can be better understood. These models will then be used as a design simulation tool to scale up the performance of the pump to meet the flow and lift targets of this competition. With simplicity of design and operation, the pump offers a cost effective solution to small farms in Africa wishing to improve irrigation of their land.